investUP - building an exchange prototype

The BIG project
To develop an exchange prototype which will allow investors to 'cash in' and sell their
investments in privately held companies. This is an untapped market worth over £300bn in the
UK. Crowdfunding is booming but an effective secondary market remains elusive. The
investUP (known as UP) exchange prototype will feature technical innovations to address
issues of pricing, liquidity and restrictions on transfer. This prototype will be built to work
alongside UP's existing crowdfunding aggregator. The exchange will feature unique technical
innovations designed to adapt the traditional exchange model for the emergent crowdfunding
market of investing/lending to private companies.
What's UP (the state of play)
investUP (www.investUP.co) makes crowd-investing easy for investors. UP gives you access
to the world of debt & equity crowdfunding and helps end users:
• discover deals more quickly
• invest directly
• track their investments
With around 100 investment based crowdfunding platforms in the UK, investors are spoilt for
choice, but also limited by the impracticalities of registering with multiple sites. UP makes the
choice a simple one, join UP and choose from investment opportunities taken from the
leading crowdfunding sites in the UK. Put simply, UP currently helps investors discover, track
and grow their investments. The exchange takes this one step further.
What is the exchange prototype?
The exchange prototype offers an effective solution to a problem which remains only partially
solved - a universally available secondary market for debt & equity investments in privately
held companies. The goal is to create meaningful liquidity at this level.